Pluvo: Air-Filtration through Outdoor Advertising (PAFOA)

Air pollution has become a global health hazard, with the WHO classifying it as the largest single environmental health risk, having caused 3.7m deaths in 2014 (WHO, 2014). It contributes to 40,000 premature deaths across the UK and 9,000 premature deaths in London per annum (GLA, 2017), with the average Londoner's life being reduced by 17 months. The London Environmental Strategy 2018 indicates that 20% of primary schools in London are located in areas that breach legal air quality limits. London falls short of WHO regulations for particulate pollution and has failed to meet legal limits for nitrous oxides (to be achieved in 2010 but will be delayed until 2025/30). Overall, factors associated with increased population, transport-use and modernisation of the economy have drastically depleted air quality, whereby remediation measures are difficult to implement due to limitations in effectiveness and the 'tragedy of the commons', whereby there is no single problem owner.

In response, Pluvo has developed a cutting-edge air filtration solution, paired with unique business model that overcomes the 'tragedy of the commons' in addressing air quality. This project will allow Pluvo to implement commercial trials, validating the performance of the unit and facilitating completion of technology/commercial development.